Interactions of membrane proteins reconstituted in model membrane systems using mass spectrometry & interferometric light scattering microsopy

Membrane proteins (MPs) form an essential part of life in virtually every living organism, including viruses, prokaryotes and eukaryotes. These proteins are generally of amphipathic nature, with at least a small part of the protein inserted into the hydrophobic core of the cellular membrane. They are indispensable for cell signalling, homeostasis and correct functioning of the whole organism. They also form over 50% of all current drug targets. However, studying their structure, interactions and dynamics has proven difficult due to challenges inherent to working with proteins embedded in membranes. In the past two decades, native mass spectrometry (native MS) has revolutionised our understanding of protein interactions and stability in the gas phase, enabling precise description of many protein structures and their interactions in extensive detail. Nevertheless, it remains a challenging task to characterise membrane proteins relying solely on mass spectrometry.

Interferometric light scattering microscopy (iSCAT) is a novel method that uses a single wavelength light beam to enable an all optic, label-free single molecule protein detection in the liquid phase. Additionally, it makes it possible to observe landing events dynamically over a period of time, potentially providing information regarding kinetics of protein-protein interaction, homomeric oligomer formation or subunit dissociation. Since thousands of protein landing events are observed during a single experiment, this technique also allows observation of interactions that happen too infrequently otherwise to be observed using other methods. Together, native MS and iSCAT can offer complimentary information regarding protein-protein interaction. Additionally, this combination could also shed light on the properties and behaviour of MPs in different micelle-forming detergents, liposomes, lipid nanodiscs and other systems used for solubilisation of MPs. These experimental systems are frequently used for studying MPs, but remain often poorly characterised. As such, information regarding their effects on MP behaviour and interactions could be of great help for MP research in general.

Overall, this project falls within a number of EPSRC research areas. For most part, the project falls within the Analytical Science EPSRC research area as it is mainly focused on the development of a novel combination of native MS and iSCAT. The project would first validate this combination within a known molecular biology system, such as the beta-barrel assembly machine (BAM) complex interaction with chaperone SurA and unfolded ligand proteins, such as the outer membrane protein T (OmpT). Hence, this project also falls within the Chemical Biology and Biological Chemistry EPSRC research area as it is developing a novel technology in order to progress our understanding of a biological system using the tools of physical and theoretical chemistry. Finally, this project falls within the Biophysics and Soft Matter Physics EPSRC research area due to its implementation of methodology from optics and, more generally, physics, to answer biological questions.